Structure/function of HGF/SF and MET

The most important cause of death in patients with cancer is the migration of cancer cells away from the primary tumour and the emergence of secondary tumours at distance sites in the body, a process called metastasis. At present there are very few effective treatments for metastatic cancer but this situation is bound to change in the coming years because the key signals that cause cancer cells to migrate are now known and the in depth study of these molecules will lead to new therapies. In this project we aim to determine the structure of HGF/SF and MET, two proteins critical for initiating the migration of cancer cells. We have carried out the background work necessary for this work and are confident that we can achieve the objective proposed and use this knowledge in order to contribute to the development of new treatments for metastatic cancer.

Technical abstract
This proposal is for structural studies of the growth and motility factor HGF/SF and its receptor MET as well as for development of low molecular weight MET antagonists. HGF/SF and MET are essential for embryogenesis and tissue regeneration and play a critical role in cancer invasion and metastasis. Hence, in addition to their key physiological roles, these molecules have emerged in recent years as major targets for cancer therapy. In order to tackle the structure of HGF/SF-MET complexes we have first defined the domain structure of extracellular MET by deletion mutagenesis, ligand binding experiments and homology modelling. Next, we have used cryo-electron microscopy and small angle X-ray scattering to produce low-resolution structures of the inactive (single-chain) and active (two-chain) forms of HGF/SF in complex with the MET ectodomain. These experiments have enabled us: (i) to identify the MET fragments most appropriate for crystallography and, (ii) obtain crystals of a ternary complex composed of two-chain HGF/SF, MET and a heparin fragment. We propose to extend the work on this complex in order to obtain a high-resolution structure of the two-chain-MET complex and generate, in parallel, crystals of the corresponding complex with single-chain HGF/SF. Comparison of the MET structures in complex with the inactive and active forms of the ligand will provide conclusive insights into the molecular mechanism of MET activation by HGF/SF. In a separate and complementary line of experiments, we will use NK1 and the SP fragments of HGF/SF, namely the domains comprising the high and low affinity binding sites for MET, in order to develop low molecular weight inhibitors. The studies proposed will define the structural basis for MET activation by HGF/SF and generate lead compounds for the therapy of metastatic cancer.